DISRUPT II - Delivering Innovative Steel ReUse ProjecT II

DISRUPT II (Delivering Innovative Steel ReUse ProjecT II) builds on the DISRUPT feasibility study which explored the use of reclaimed structural steel in construction by developing a robust and scalable business model. DISRUPT II undertakes a deep dive focusing on the supply of reused steel from the demolition sector and its different uses; extending to non-structural products. To ensure future circularity, the project is also providing a platform for engagement between the design and engineering and the demolition and end of life communities; this does not happen currently.

The DISRUPT study has identified that a key barrier to a significant uptake of steel reuse, is the lack of available material generated during refurbishment and demolition projects. There are a number of reasons for this including the inertia of the demolition sector, lack of incentives to reuse rather than recycling, the need for enabling processes, and a lack of awareness and understanding leading to a perception of the heightened barriers to reuse.

DISRUPT II will address this key barrier by working with the demolition industry through the sector body, companies and with one of the largest stockholders, to establish the crucial evidence that is needed to enable more steel to be reclaimed. This will be supported by the larger value chain - clients, designers, engineers and contractors.

The project will work on real life projects in the demolition industry and create new sector guidance and toolkits. This will include aspects such as model procurement, risk and programme management, pre-demolition audits, cost and benefit assessment for various reuse routes for steel products, guidance on how to design circularity in and carbon modelling and associated credits.

DISRUPT II will ensure a readily available supply of reclaimed steel, fulfilling a circular economy approach and help the construction industry on the road to net zero.